University of Exeter and Indra Renewable Technologies Limited KTP 22_23 R5

To develop and embed the knowledge and capability to utilise reliability predictions and simulation. This will transform the design process of the novel V2X electric vehicle chargers.